Artificial Intelligence By Life

The next generation jobs in Artificial Intelligence will be tackled in the scope of this competition by Life.

We are a software development company focused on AI through Blockchain technology.

We will identify:

-Educational opportunities in AI assurance

-Marketing opportunities in AI assurance

-Create our own services in AI.

Innovative UK has instructed us to create a novel, innovative technology that could be used for industrial application which is what we will accomplish within 6 months of starting this competition.

Are project will create growth for the British economy, the next generation jobs for the creative industry and novelty with public funding awarded by Innovative UK for R&D.

The end result will create business growth, high paying jobs and data for industry know how.